Modelling tremie concrete placement in deep foundations.

Recent construction problems have been observed in the UK and abroad caused by tremie concrete placement in deep foundations. This project involves a collaboration with Arup on the development of numerical models of concrete placement for deep foundations using the material point method (MPM). The aim is to improve understanding of concrete flow during placement and around obstacles such as the reinforcing cage. This will facilitate the prevention of construction issues in deep foundations which will be of great value to the construction industry. Modelling other problematic phenomena such as static segregation and bleed will also be investigated. The research work will focus on developing the MPM in close collaboration with the Arup numerical team in London. Comparisons will also be made with other models such as LS DYNA and fluid dynamic models. It will also be very important to undertake laboratory tests and field trials to calibrate the models. The experimental component of the research project will be carried out in collaboration with Laing O'Rourke's testing laboratories and foundation contractor Expanded Piling for the field trial. This CASE project will form part of a larger European project, which also includes collaboration with other universities such as Delft, Munich and LP et C and industry partners European Federation of Foundation Contractors (EFFC) and the Deep Foundations Institute (DFI)